Office Chair for Life

The UK's first "office chair for life" – whose design is truly optimised to facilitate a circular economy approach. Our ultimate aim is to ensure that the materials invested in our products can maintain their value for longer and over multiple cycles of use; to significantly reduce the resource intensity per product.
The project will focus on three core areas:
1) The design and construction of the product and how this can be optimised through Eco design strategies, specifically design for durability; to allow us to significantly extend the possible life of the product by a factor of three.
2) The materials used within the product; how these choices affect the overall environmental impact of the product and how they can be optimised to reduce the overal impact per chair by 25%
3) Commercial research looking at the business impacts of longer product life spans & opportunities for a new sales & distribution channel to develop and exploit a market for 're-use' product.